DIRECT - DIRect EnCapsulation Technology

The DIRECT project aims to bring together CPIs Atomic Layer Deposition (ALD) capabilities and Eight19's Organic Photovoltaic (OPV) platform to deliver an integrated process for barrier protection of OPV devices. The project is a 12 month feasibility study to establish the ground rules for roll to roll ALD barriers for solution processed OPV materials and resultant encapsulated photovoltaic modules. The project will initially be focussed on small area devices for testing ALD deposition on OPV materials, with a scale-up effort towards the end of the project. Test devices will be evaluated by for instance damp-heat testing to establish whether the ALD barrier has formed correctly. In addition a small wireless demonstrator will be produced to highlight the potential benefits of the technology pairing.